Round 13 Innovation Voucher

Turl & Co are developing a new software programme designed to benefit micro businesses including the myriad of sole traders, partnerships and small limited companies who do not have either bookkeeping experience or extensive computing knowledge. The programme will provide a simple to use platform for businesses that will soon need to file accounts on-line to the Revenue.